Quantifying the Thermodynamic Properties of Multicomponent Mixtures with Computer Simulations

In this project, we will use computer simulations to investigate the thermodynamics of both organic and biological systems using computer simulations. Specifically, we will first develop the tools to compute multicomponent phase diagrams as a function of the composition for a chemically realistic potential. In addition to developing free-energy methods, this part of the project will entail training a machine-learned potential from DFT calculations on a system of medium-sized organic molecules as a proof of principle. The aim is to develop an approach that will give quantitative predictions of interesting types of phase behaviour that are difficult to determine accurately in experiment, but where the phase behaviour has important practical applications. We will then use the lessons learnt to look at progressively larger molecules and probe liquid-liquid phase separation, aggregation and fibrillisation in biological systems, and their effect on the phase behaviour and phase diagrams. We will specifically look at developing models that facilitate multiscale modelling in the context of multicomponent systems where individual molecules comprise both well-structured and intrinsically disordered regions, which is thought to be important in biological function and dysfunction.